quantOrb

The project applies the learning and knowledge from complex, high-velocity financial markets to the difficult physical world of fabless semiconductor engineering. The goal is to assist executive teams to make better project selections by underpinning qualitative understanding with proven quantitative techniques based on the science of data held both within and outside their organisations.